Predicting clinical and functional outcomes in psychosis using machine learning

Psychotic disorders affect around 3% of the UK population. People with psychotic disorders have enormous difficulties with social functioning, and most are unable to work. This leads to great suffering for those affected and their families, and a considerable economic cost to the NHS and society: an estimated £6.7 billion in the UK in 2004/5.

While there are treatments available for psychotic disorders (including medication and talking therapies), investigations still play no part in their diagnosis, and there are no tests which will predict which treatments are likely to be the best for each individual. It is also not possible to predict the outcomes of illness or how it may affect a person's life in the longer term. For these reasons, there is a great need to improve our understanding of the causes of psychosis and develop better ways of predicting outcomes to implement treatment strategies which are directly tailored towards individuals.

Current research suggests that a range of different genetic and environmental factors may be involved in causing psychotic disorders. It is thought that over a period of several years, these factors adversely affect the structure and function of the brain. Recent studies using MRI brain scans have shown abnormalities in certain areas of brain structure and function which are associated with psychotic disorders. However, while it is possible to detect these changes at a group level, it has so far been difficult to generalise these findings and apply them directly to affected individuals. One reason for this may be the level of complexity of interactions between the various factors which affect brain structure and function. Another difficulty is that the nature of psychotic illness varies widely between affected individuals, and our current methods of classifying psychotic disorders (which involves making a diagnosis based on clusters of symptoms according to predefined categories) may not accurately reflect the underlying causes of illness.

This research project (based in the Department of Psychosis Studies, King's College London) aims to investigate whether it is possible to develop a better classification of psychotic disorders which is based on a range of clinical and functional outcomes (e.g. psychotic symptoms, cognitive functioning, mood symptoms and social and occupational functioning) and to see if techniques may be developed to reliably predict the likelihood of these outcomes in individuals suffering with psychotic illness.

In order to achieve this, data from an anonymised case register (CRIS - South London and Maudsley NHS Foundation Trust) will be analysed to try to develop a method to characterise clinical and functional outcomes in patients with psychotic illness. In addition, machine learning will be used in an attempt to make predictions on outcomes using an existing dataset (including MRI brain scan analysis) from patients with psychosis. Machine learning is a technique in which information from a small dataset (where the outcome is known) is analysed to create an algorithm which can be used to make predictions on outcome at the level of an individual rather than an average for a group of individuals. A wide range of information can be analysed to make predictions including data from brain scans, clinical indicators and demographic data.

If successful, it is hoped that this research will help to improve our understanding of the nature and causes of psychotic disorders. In addition, prediction algorithms for various outcome measures generated from this project could subsequently be tested with newly collected data with the aim of eventually employing them as tools in clinical practice to develop more effective and personalised treatment strategies.

Technical abstract
Background

Psychotic disorders are responsible for an enormous burden of illness upon individuals and society as a whole (Perala 2007). Structural, functional and DTI MRI studies have shown that the onset of psychosis is associated with changes in brain structure and function (Smieskova 2010 and Pettersson-Yeo 2011). However, it has been difficult to apply such group level findings to a clinical population at the level of the affected individual. This may reflect the overlapping genetic, neurobiological and clinical features of current diagnostic classification systems, which cannot reliably predict the course and outcome of psychotic disorders (Van Os 1997).

Aims

My project aims to analyse clinical and neuroimaging data of patients with psychotic disorders using Support Vector Machine learning (SVM) and Machine Kernel Learning (MKL) in order to generate more robust systems for classifying illness and predicting outcomes at the level of the affected individual.

Methods

(i) SVM analysis of data of patients with psychosis from a large, prospective case register (CRIS) to characterise clinical and functional outcomes and predict these with baseline clinical data at first episode.
(ii) Individual SVM analysis of clinical data, structural MRI, DTI and fMRI of patients with first episode psychosis to predict the same outcomes.
(iii) Analysis of clinical and neuroimaging data using MKL to investigate if combining modalities increases predictive power.

Implications

Prediction algorithms generated from this project will be further validated using a prospective dataset with the aim of subsequently evaluating successful algorithms in clinical studies. Generating reliable algorithms for predicting outcomes in psychosis may help to develop more effective and personalised treatments.

Potential impact
The aim of the proposed project is to work towards developing prediction tools which will improve the clinical care of individuals with psychotic disorders. Psychotic disorders place a heavy burden of suffering on affected individuals and their families, as well as economic and social burdens on society as a whole. The MRC has identified research into mental health as a key priority. In particular, there is a need to conduct high quality translational research to develop more effective and more personalised treatment strategies for mental illness, as well as a greater focus on prevention. A key component of achieving this depends on being able to predict outcomes in each individual with psychosis. Beneficiaries of this work include:

(i) Patients: current treatment strategies for patients who experience a psychotic episode are reactive (rather than preventative) and often delayed. This is due to not recognising illness sooner and because trials of first line treatment are not always suitable for each individual patient. By developing better tools for predicting clinical outcomes, it might be possible to better target therapy at an earlier stage (thereby improving outcomes), and develop treatments for patients as individuals, rather than relying on generic treatment strategies.

(ii) Patients' relatives: the ability to better predict the nature and progression of illness will provide more accurate information on prognosis to the patient and their family, which will allow them to better plan for their involvement in the longer term.

(iii) Clinicians: this project will produce work that can be used to develop risk prediction tools which allow healthcare staff to employ more effective, individualised treatment plans and provide better information to patients about the outcomes of illness and treatment.

(iv) Mental health services: by developing tools for predicting outcomes in psychotic illness, it may be possible to better allocate resources within mental health services by ensuring that clinical expertise, social and community support are more efficiently targeted to the patients who are likely to need it, thereby improving the cost effectiveness of such interventions and reducing the opportunity cost from the use of generic treatment strategies which only benefit a proportion of patients.

(v) Health policy makers: as well as providing better predictive information at an individual level, obtaining reliable predictive information on outcomes of psychosis at a population level would allow health policy makers to better plan resource allocation and commissioning within the National Health Service. The use of objective patient data in predicting outcomes would also facilitate better audit of health service performance and ensure that individual health services deliver the most effective clinical care for their target populations.

Timescale: a range of machine learning algorithms for predicting different outcomes in psychosis will be developed during the research training fellowship which may then be tested in a prospective dataset at post-doctoral level. If successful, diagnostic and therapeutic interventional studies could subsequently be planned with the aim of subsequently bringing the benefits of this research to the beneficiaries outlined above.